"FIRMA" Facial Image Recognition from Multiple Angles

The aim of the “FIRMA” project is to produce a novel face recognition engine that, uniquely,
is capable of matching facial images extracted from “uncontrolled” sources. This would have
an immediate impact in security applications such as passport agency checks and police
suspect evaluation/identification. “Uncontrolled” means images that have not been captured
specifically for facial recognition (FR), such as a street scene or an un-posed photo. In these
images the orientation of the face could be at any angle and exposure or lighting equally
variable. All current FR technologies require carefully posed images to achieve any
dependable accuracy. Lighting conditions must be uniform, the face must be flat to the
camera, and expressionless.
In 2007 Aurora invented a novel method of image capture using powerful infrared flash. This
work eliminated the dependence of the recognition engine on lighting conditions. In 2010 the
company successfully produced another novel recognition engine to match this infrared image
against a colour image stored in a person’s ePassport. To successfully match two
fundamentally dissimilar images, infrared and colour, the company had to further invent a
series of novel mathematical techniques. Accurate recognition is currently being achieved
down to 40 inter-eye pixels and requires a very small signature, or template file, for each
individual, resulting in very fast processing.
Aurora believes that similar techniques could also be innovatively applied to the fundamental
problem in facial recognition; dealing with different head angles. i.e. faces not flat to the
camera. If successful the benefit this project will provide is a step change in image
recognition performance impacting on all applications of face recognition. The outcome of
FIRMA will increase accuracy of matching variable head angle, “real world” images, by at
least an order of magnitude and potentially change the whole facial recognition market
landscape.